Nudging SMEs towards greater productivity

This project investigates whether behavioural nudges can be utilised effectively within business intervention strategy to increase the productivity of UK SMEs